Agent AI in the Age of Foundation Models

Agent AI has the potential to transform our future in unprecedented ways, in order to participate in that future
it is critical to understand how to develop such systems while also keeping safety (in all the various ways) at the
centre of it.
We are presenting a research proposal that spans the duration of the PhD and contributes to this overarching
theme and objective. Our proposal targets key gaps in current methodologies concerning methods, evaluation and
safety in Agent AI. We propose novel methods for these directions and tie them together into an overarching vision.
Particularly, we propose 'explicit' state-tracking as the direction for these AI Agents; and novel risk and performance
taxonomies, which should serve as the framework to develop studies of performance and safety, combined with
'evaluation via critical sampling' as a concrete family of methods for evaluating performance and risks. Importantly
our methods aim to scale with the release of newer and more powerful foundation models. These methods tie
together both an overall improved system as well as safer Agent AI that scale across foundation models and tasks.

Large Language Models and AI